CPrep - Closed point of care preparation device (phase 2)

There is a market need for tertiary processing of cell therapies at the Point of Care (PoC) in order to be able to extend the shelf life of valuable products, remove uncertainty in the final processing and increase patient safety. CPrep is a closed, automated PoC device consisting of a Processor and a single use Disposable which meets this need. It takes a vial of cryopreserved cells, carries out a controlled thaw followed by a wash to remove cryoprotectant, a volume reduction and finally loads the concentrated cell suspension onto a syringe for administration by the Clinician. The technology demonstrator already developed is novel and patent protected and this project takes CPrep through to a production engineered market-ready piece of equipment and proves clinical utility and effectiveness.